ScubaTx - Pre-Commercialisation Design Finalisation and Collaboration

**Problem**

Organ transplantation is the only affordable solution for many suffering end-stage organ-failure.

Transplantation enables patients to live longer more fulfilled lives and reduces costs to the NHS over £300M/year.

Organ demand far outstrips supply. Recent changes in law have tried to increase donor numbers by presuming consent, but organising operations and travel time between hospitals limits utilisation coupled with older/less-healthy donors means many organs cannot be used - over 11,000 patients die each year awaiting life-saving transplants.

Solutions to address this are urgently needed saving lives, and making the most of the donor's life-saving gift.

**Root of Problem**

99% of organs are still preserved on ice. This limits the time of preservation to 3-12 hours. Because of this many organs are wasted.

New approaches capable of preserving some organs are capable of preserving organs for up to 24 hours. These systems are very costly and require specialist staff and facilities, which the NHS cannot afford.

**Unmet Need**

Need remains for improved preservation (healthier organs, more preservation time) that works within the current limitations of the NHS - people, money, logistics and physical space.

Scientific research shows that optimising Oxygen delivery to organs during preservation is the critical factor to maintain health and extend preservation.

**Innovative Solution**

Supported by 20 years of scientific research - including previous work supported by InnovateUK - ScubaTx harnesses a proven but underused technique called Persufflation that delivers oxygen gas to the organ. ScubaTx device is simple to use, portable, fully-automated and affordable supporting widespread use across healthcare systems including the NHS.

ScubaTx innovation isn't persufflation, but a patent-protected, fully automated device focused on minimising extra steps by doctors and nurses allowing them to focus on patient care whilst delivering improved preservation.

ScubaTx will increase the availability of viable organs, lowering NHS costs and saving lives.

**Outputs**

With previous support from IUK, ScubaTx is close to completing the next-generation device. We have received significant interest from doctors and scientists to use our device. Grant funding will allow doctors to get hands-on experience with this device providing ScubaTx with important user feedback before increasing manufacturing to meet global needs.

This grant will also allow ScubaTx to attract additional private investment and obtain its first commercial sales.